PROVOQUE

The Provoque project is a Research & Development initiative designed to accelerate the introduction of cost effective fuel economy improvement, CO2 reduction and enhanced driving experience on a Range Rover Evoque. It will use grant funding to progress a wide range of technologies to the point where they can be considered for production, supporting growth of UK manufacturing, component sales, and engineering service sales, and the likely resultant products have a strong demand in overseas markets to benefit UK exports. The technologies that will be developed as a result of the project include low friction engine concepts, lightweight engine components, diesel combustion systems, electric boosting systems, active technologies to improve vehicle refinement, vehicle electrical archtecture, and mild hybridisation. The broad range of technologies being developed, combined with the quality of the consortium members make this project excellent value for money.